Kent, are you ready for your close-up? Bridging the gap between filming and destination promotion through technological solutions

There is a huge opportunity for places to capitalise on the ever-increasing amount of location filming taking place in all corners of the UK. This project will harness the creative talent from the film and TV sector to leverage economic benefits for the wider destination through a new data-driven solution designed to target the "set-jetter" market.

International visitors spend an estimated £140m on screen tourism across England (excl. London) each year and VisitBritain have identified it as a key driver with 33% of visitors to the UK stating that a film or TV location was the main reason for selecting a holiday destination. There is currently a disconnect between the film and TV sector and destination management organisations, which means that opportunities to attract valuable international visitors and showcase Britain as a leader in the creative industries is not being maximised.

One barrier to destinations unlocking this opportunity fully is access to comprehensive data on the film and TV assets that have been produced on location in their area. This data can be sourced through extensive desk research but it's difficult to locate and impossible to complete a full audit. When mapped against audience profile, genre and information on international distribution this would enable highly targeted and timely campaigns to reach new engaged markets.

We will develop an innovative digital tool which overlays publicly available datasets on location, audience, genre, market etc. to provide a complete asset map of the film and TV productions within their geography. The solution will provide our destination clients with this valuable information in a visual format which can be manipulated to suit their specific needs, improving the effectiveness of their activity and overall productivity.

Go To Places specialise in bringing people together to help places thrive. Our team would apply the knowledge that we have built up in developing new experiential screen tourism products and impactful destination brand campaigns to provide clients with valuable interpretation of the data including opportunities, gaps, themes and audiences for screen tourism in their destination. This powerful tool, coupled with our experience of bringing together cross sector partners from tourism and the creative industries, will allow us to bring a unique package of data, insight and product development support to market, unlocking the potential of creative communities for our clients and opening up a gap in the market for Go To Places as strategic experts in screen tourism development.